Cardiff Metropolitan University and United Welsh Housing Association Limited KTP 25_26 R1

To enable transition to net-zero-carbon operations, measuring carbon footprint with reduction opportunities. Optimising design and manufacture of existing construction systems and developing new circular modular volumetric solutions; thereby improving new housing performance, minimising energy use and maximising occupant comfort.